The Soulify Project

The SOULIFY Project, known as SOULIFY, is a new online world of 3D Virtual Influencers who are also known as "Virtual Souls" or "Vsouls" due to being able to stream from their own 3D virtual home to multiple platforms including Instagram, TikTok, Youtube, Twitch and appear as themselves on other 3D platforms like VRChat. Virtual Souls will be available to interact with audiences live 24/7\.

Managed by Inspirit360 Ltd, a company founded by Sarah McAndrew, SOULIFY started in Cornwall with the aim of becoming the first major UK female founded Virtual Influencer platform. Her story begins with the realisation the tech industry, a space that holds the promise of infinite possibilities, is predominantly shaped by the hands of men. Artificial intelligence, virtual reality, video games and digital landscapes are largely governed by a male-dominated narrative. Motivated by the belief the digital realm has the potential to empower and inspire, she felt there was something missing - the transformative touch driven by the compassion, wisdom, and nurturing spirit of mothers.

SOULIFY is to debut the first generation of Virtual Souls to serve as official representatives for the Mothers of the Metaverse. The Mothers of the Metaverse are on a mission to foster inclusivity, inspire innovation, and create a safe space where women and children can flourish and thrive. These visionary women, drawn from diverse backgrounds and cultures, unite in a common purpose: to stand as the voice and champions of women and children in the virtual world.

They are assisted by The Soul Patrol, fluffy social AI robots designed to help with all aspects of human and planetary soul care. These 3D characters are brought to life by a combination of real performers using motion capture technology and AI. The Mothers of the Metaverse aim to empower everyone, especially women and girls, to influence how they show up in the digital world. Their message to us is loud and clear -"Embrace your uniqueness, break free from stereotypes and follow your passion!".